The University of Essex and On Air Suspension Limited

To design and develop a state-of-the-art air suspension electronics package applicable to a wide range of vehicle installations, to meet current and evolving vehicle and driver requirements.